Constraining the early universe with CMB delensing

Primordial gravitational waves contain a wealth of information about the beginning of the universe; the search for these signals in the CMB polarization is, therefore, a primary focus of ongoing CMB experiments. One of the main challenges in this effort is gravitational lensing noise, which has already begun to limit our measurement precision. For next-generation CMB experiments, robust de-lensing methods, which aim to estimate and subtract a significant fraction of this lensing noise, will therefore be essential. This PhD project aims to develop novel delensing methods for the Simons Observatory CMB experiment and apply them to data for the first time. It will span pipeline development, careful testing and mitigation of foregrounds, instrumental systematics and non-linearities, and ultimately the analysis of early Simons Observatory data. Using these new delensing methods, we will aim to double the power of Simons Observatory constraints on inflation and the early universe.